Cardiff University and Panalpina World Transport Limited

To combine advanced supply chain solutions with 3DP expertise, to create a unique supply chain and 3DP offering in the UK and European spare parts industry.